Machine Learning for Jet Physics at the LHC

In this thesis we will develop and validate novel ideas to harness the power of modern machine learning technology to apply them to precision studies of signatures involving jets at the LHC